A Real-time Digital Platform for Industry 4.0 Manufacturer Insurance

Manufacturing sector globally is moving into a new era of Industry 4.0 and the Internet of Things, and service sectors with their technology based product have to be able to keep up with these developments. In this project Inrobin and the Advanced Forming Research Centre, University of Strathclyde are aiming to create for the global market a digital insurance product for industrial machinery based on real-time data and analysis with significant predictive power that will transform insurance services in manufacturing, bringing all round benefits to UK: reduction in inefficiencies, risks and costs. The technology will be of interest and will be marketed to the insurers and manufacturers. The project will contribute to expansions of AI and data analytics capabilities in the UK.